Construction carbon tool for material selection

Babbage Construction are a high-end domestic building contractor. This project has developed a carbon tool, tailored to Babbage Construction’s material requirements and process. This tool enables them to integrate embodied carbon into their material selection process alongside the incumbent selection criteria of cost, function and aesthetics.